U-LINC Limited

U-Linc is a UK company (Company number 10832006) recently formed to commercialise the invention of a

protocol which enables users to interact simply, seamlessly and securely with different Internet of Things (IoT)

devices from handheld devices such as smartphones and tablets. U-Linc’s customers – semiconductor

manufacturers, connected-device manufacturers, and connectivity service providers - gain a distinct market

advantage in licensing this protocol. We enable them to provide to their users a simple, common/universal

interface which will interact seamlessly and securely with different connectable devices without the

inconvenience and complexity of having to install different applications for different devices.

The market for connectable devices (IoT) is expanding at a phenomenal rate hence the need for such solutions;

U-Linc will facilitate and capitalise upon this opportunity.